OxEO-100: a water stress index series for the capital markets

We design and validate an index that uses OxEO's WaterPulse, our proprietary application that measures water stress at hyperlocal resolution, globally. In Phase 1 we identify, select and engage with end users from the asset management industry to determine the specifications of the index and detailed use cases. By the end of this phase, we intend to have a prototype index ready for commercial development. WaterPulse is powered by water stress data that is gathered from earth observation (satellite imagery) and machine learning.